Online Soft Landings (OnSoLa)

The OnSoLa project looks to innovate in how Soft Landings and Government Soft Landings can be delivered

effectively and efficiently using digital communications. Stickyworld, BSRIA, COSTAIN, Studio Klaschka, CJS (UK

Management) Ltd, and NCTech will collaborate across 9 months to explore the commercial and technical

feasibility for a fully digitally enabled and supported Soft Landings process. Combining BIM, digital media,

online expertise via an integrated stakeholder engagement platform, the aim is to develop a digital platform

and supporting service that aligns perfectly with Soft Landings and Government Soft Landings process in order

to reduce risk of poor briefing, handover or operations which often occurs when end users, facilities and

suppliers are excluded from the design and handover processes. The OnSoLa project team will map, measure

and test the technical and commercial viability of packaging their solution for Contractors, their clients and

Soft Landing champions, combining technology subscriptions, content creation services and supporting

advice.